SIGNIFICANT

SIGNIFICANT will develop high performance, silicone free thermal interface materials for enhanced heat management in electronic and electrical applications. Advances in graphene based nanocomposites and shape modified ceramics will be exploited producing favourable thermal, electrical and mechanical properties. These materials will be the basis of a range of new thermally conductive dispensible gap fillers, putties and sealants. Global market sales will be aimed towards specialist and consumer CPU applications, covering set top boxes, handsets, and high performance electronics, insulated gate bipolar apps, and automotive battery applications for sealing and thermal contacts. The global market for TIMs has a compound annual growth rate of 11.2% pa and is projected to reach $2.3Bn by 2021. Customer demand is increasing for silicone-free TIMS with low thermal contact resistance and conformability to meet critical heat management and reliability objectives. Exploitation of the technology through our existing global network of distributors will result in significantly increased revenues and profits, making our consortium partners more competitive globally. Manufacture in the UK (materials manufacture, Swindon, Dycotec Materials and production processing, European Thermodynamics, Leicestershire), and graphene and functionalised nanoparticles production by Abalonyx, Norway, will also give us greater control of the supply chain and quality, allowing us to achieve long-term competitiveness.